Light-coupled NMR to design novel photo-driven chemistry and materials

Over the last decade, visible light-driven chemistry has come to the forefront of modern organic synthesis, chemical biology, and materials science, providing a powerful platform through which to rapidly construct new and complex molecules. One of the major challenges holding back this pioneering area of chemistry is our lack of mechanistic understanding. Nuclear Magnetic Resonance (NMR) spectroscopy is one of the most powerful methods in the chemist's toolkit for probing the structure and properties of matter, however its ability to study photochemical transformations remains extremely limited and cumbersome. Recently, we have pioneered the NMRtorch to solve this problem by illuminating samples directly inside the NMR spectrometer in real-time.

The project, in collaboration with Dr Louise Natrajan and Dr Aaron Trowbridge, will exploit the unprecedented ability of NMRtorch to, for the first time, study what is occurring on a molecular level during photochemical reactions. This fundamental understanding will enable us to design brand-new smart materials, photo-switches, and photocatalysts for chemical reactions, offering an exciting roadmap for future synthetic and materials chemists.